Experimentation of artificial intelligence and deep learning techniques on hyperspectral remote sensing for remotely obtaining wheat nitrogen status

Nitrogen is the most important nutrient, playing a key role in farmers' ability to influence yield and profitability, accounting for 57% of total fertiliser use. Regular application is essential for increasing crop development, and yet it remains difficult for farmers to calculate the optimal dose.

Existing methods of calculating nitrogen in wheat are costly, infrequent and time-intensive, thus lacking wide-scale adoption. An accurate method for obtaining frequent wheat N status and top-of-canopy N% levels without any manual intervention or behaviour change would be a game changer in the industry.

This model by itself can help farmers know exactly when their crops are over/under the optimal nitrogen concentration. Without this insight, farmers risk growing under-fertilised crops, thus losing both yield and grain protein. Less yield means less economic returns that year, and reduced grain protein might mean the farm can't meet the grain protein standards required for the type of wheat they are trying to produce (milling, feed, etc.). Conversely, without these insights, farmers risk growing severely over-fertilised crops, leading to wasted fertiliser usage, and thus unnecessary costs, and potential nitrate leaching and nitrous oxide emissions that have serious detrimental environmental effects.

In this project, we will experiment with techniques not widely adopted in this space, including deep learning algorithms, custom convolutional neural networks, data synthesisation, augmentation techniques and advanced noise reduction algorithms. For the first time, we are training the models with high spectral resolution imagery (utilising significantly more wavelengths than NDVI imagery) as well as other supplemental data including crop growth stage, leaf area index, wheat variety and soil type information.

The resulting model will act as an early alert system, giving farmers the opportunity to make course corrections in nitrogen application during the growing season, enabling the farm to maximise yield and grain protein, and thus maximise profits for the season.